Sora Aero

Existing modelling and simulation tools do not accurately capture the complex aerodynamic interactions, noise generation mechanisms and aeroelastic instabilities of zero emissions aircraft, especially emerging designs utilizing distributed electric propulsion systems and high aspect ratio dry wings.

Sora Aviation is partnering with the Universities of Manchester and Bristol to develop artificial intelligence enabled aerodynamic, aeroacoustic and aeroelastic simulation tools and methods applied specifically for zero emissions aircraft design.